Using spectral signatures as a toolbox for determining crop health status.

The School of Biological Sciences at the University of Essex, invites applications for a four-year, full-time fully funded BBSRC Industrial CASE PhD studentship for the academic year 2015/16. Changes in plant physiology, biochemical and structural properties are influenced by climate/environmental factors, which in turn directly influence the optical properties of the vegetation, providing the basis for the use of spectral reflectance as a tool for remote sensing to assess plant health status. Specific reflectance bandwidths can provide an indication of a variety of indices, such as vegetative biomass, water status and photosynthetic performance; as well as nitrogen and chlorophyll content. These spectral signatures provide a powerful "tool" for remotely identifying and assessing crop health status. These tools have been incorporated in many remote sensing platforms including the recent use of unmanned aircraft or drones to identify key crop parameters.

This research will use a novel approach combining known and new techniques in plant physiology and remote sensing to identify new spectral signature relative to crop status and combine these with existing spectral bands to produce a cutting-edge spectral signature toolbox. It will provide original blue prints for an innovative practical analytical portable field tool for identifying crop performance. The research will create new knowledge and strategies for plant & crop health and detection systems to distinguish abiotic and biotic stressors. The project will suit a person interested in plant/crop biology, physiology, remote sensing and instrumentation development. This project is in collaboration with industrial partner Dr Iain Cameron from Environment System Ltd., an environmental and geographic intelligence consultancy. Additionally time will be spent with a 2nd Industrial partner Callen-Lenz Associates who are specialists in image capture and research including the use of drones. The research will provide training in plant physiology, highlighted by BBSRC as a key skills shortage area.